Non-Intrusive Identification of Security-Critical Nodes in IoT Networks Using Reinforcement Learning

IoT networks are increasingly deployed in environments where active security scanning is impractical, disruptive, or prohibited. These networks often consist of heterogeneous devices, encrypted communications, and protocol-specific gateways that mediate traffic between devices and backend services. While network topology exists, security teams frequently lack visibility into which nodes are actually critical for system operation and security, such as gateways, aggregation points, or boundary devices. As a result, defenders may treat all nodes as equally important, obscuring real attack surfaces and failure points. This project proposes a passive network traffic analysis approach that infers network topology while identifying security-critical nodes based on observed communication behaviour rather than static configurations or application-layer semantics. The system analyses flow-level features such as inbound and outbound traffic ratios, fan-in and fan-out patterns, protocol usage, and temporal traffic characteristics. From these features, it assigns importance scores to nodes, highlighting those that act as gateways, traffic aggregators, or boundary mediators within IoT architectures. Unlike traditional topology mapping tools, the proposed approach does not rely on active probing, specialised hardware, or access to application payloads. It is designed to operate on packet captures or flow records, making it suitable for encrypted, resource-constrained, and operationally sensitive IoT and OT environments. The prototype will demonstrate how meaningful security insights can be extracted even when application-level data is unavailable. Over the four-month programme, the project will deliver a technically validated MVP that demonstrates the feasibility of traffic-based topology inference and critical node identification in IoT networks. The outcome will provide security teams with a clearer understanding of where security controls should be focused, enabling more effective risk prioritisation and informed decision-making without disrupting operational systems.